The University of Liverpool And Advanced Sensors Limited

To introduce and embed mass spectrometry capabilities and know-how initially enabling development of an industry leading combined oil-in-water analyzer for the oil and gas industry.